Active Social Learning for Improved In-Context Robot Adaptation

Animals and humans efficiently adapt to new scenarios through trial and error or learning from other, more experienced agents. This skill is often referred to as in-context learning, or few-shot imitation (e.g. Duan et al. 2017, Bhoopchand et al. 2023). Adaptation is also facilitated by the objective-driven, information seeking nature of intelligent agents. In unfamiliar situations, agents aim to resolve their uncertainty and gather information relevant to their objectives.

In this project, we combine such goal-directed information seeking agents (active learning, Settles 2009) with social, in-context learning to improve adaptation where other, more knowledgeable agents are present. We hypothesise that active learning improves adaptation by focusing information acquisition on what is most relevant to the agent.

Objectives:

- Developing robots that find ways to achieve their goals by seeking information from other agents.

- Analysing the benefits of active learning for noise-filtering, robustness, and generalisation.

- Exploring how goals modulate attention and facilitate adaptation.

- Integrating new information with the robot's existing knowledge.

- Characterising the types of information transferred between agents in terms of facts, ideas, affordances and strategies.

We are conducting experiments in simulation and in real world with multiple robots and potentially humans. Initially, we are focusing on object manipulation tasks with two simulated robots. We investigate how explicit sub-goals can be used to selectively query demonstrations from other agents, e.g., through goal-modulated neural network attention mechanisms. We will later compare this approach with meta-reinforcement learning to investigate the conditions in which active social learning emerges. We measure generalisation on unseen tasks, resilience to noise and computational efficiency compared to methods like imitation learning and vision-language-action models.